IDCOM: Machine Learning Techniques for Evaluating Disease and Drug Effectiveness in Fibre-Bundle Endomicroscopy Systems.

Machine Learning
- Deep Neural Networks
- 2D Convolutional Neural Network
- 3D Convolutional Neural Network

Digital Signal Processing
- 2D/3D Image Processing
- Biomedical Signal Processing